Reversibility in the multi-resource theory of purity and coherence

"We investigate reversibility within the multi-resource theory of purity and coherence. Our goal is to gain a better understanding of these two resources from a fundamental and operational standpoint, and to use this example to illuminate the structure of reversibility for general multi-resource theories, which is currently an open research direction.
Resource theories are a framework that have been used to study resources in quantum mechanics that are otherwise difficult to quantify, such as entanglement, coherence and magic states. Of particular interest are reversible resource theories as they imply optimality of conversion between resources. Recently a framework for multi-resource theories has been introduced, which reflects the fact that in reality one often deals with tasks that involve multiple resources. For example, in quantum computation one usually wishes to initialise with pure states and through a series of gates create coherence, thus exploiting two resources - purity and coherence.
Single-resource theories have been constructed to describe purity and coherence, where the allowed operations are the so-called Noisy Operations and Incoherent Operations respectively. Under this construction there are meaningful measures for purity and coherence and reversible conversion is possible (in the case of coherence theory for a restricted class of states only). We investigate what conversion tasks can be achieved in the combined multi-resource theory, and to what extent this theory is reversible or irreversible."

Potential impact
The main impact of the proposed Hub will be in training quantum engineers with a skillset to understand cutting-edge quantum research and a mindset toward developing this innovation, and the entrepreneurial skills to lead the market. This will grow the UK capacity in quantum technology. Through our programme, we nurture the best possible work force who can start new business in quantum technology. Our programme will provide multi-level skills training in quantum engineering in order to enhance the UK quantum technologies landscape at several stages. Through the training we will produce quantum engineers with training in innovation and entrepreneurship who will go into industry or quantum technology research positions with an understanding of innovation in quantum technology, and will bridge the gap between the quantum physicist and the classical engineer to accelerate quantum technology research and development. Our graduates will have to be entrepreneurial to start new business in quantum technology. By providing late-stage training for current researchers and engineers in industry, we will enhance the current landscape of the quantum technology industry. After the initial training composed of advanced course works, placements and short projects, our students will act as a catalyzer for collaboration among quantum technology researchers, which will accelerate the development of quantum technology in the UK. Our model actively encourages collaboration and partnerships between Imperial and national quantum tehcnology centres and we will continue to maintain the strong ties we have developed through the Centre for Doctoral Training in order to enhance our on-going training provisions. The Hub will also have an emphasis on industrial involvement. Through our new partnerships students will be exposed to a broad spectrum of non-academic research opportunities. An important impact of the Hub is in the research performed by the young researchers, PhD students and junior fellows. They will greatly enhance the research capacity in quantum technology. Imperial College has many leading engineers and quantum scientists. One of the important outcomes we expect through this Hub programme is for these academics to work together to translate the revolutionary ideas in quantum science to engineering and the market place. We also aim to influence industry and policy makers through our outreach programme in order to improve their awareness of this disruptive technology.